PATT Linked Grant: Observational Astrochemistry @ Strathclyde

This proposal will fund one astronomer to observe on each allocated telescope time trip in the next two years from the Strathclyde Astrochemistry group. In the densest, darkest regions of space where stars are just beginning to form, a wealth of chemical activity occurs, in both the gas and solid phase. Although gas and solid materials have been observed for many years, we are now undertaking an observing programme to 'map' both materials concurrently, on the same scale, to see just how the gas and solids interact during star-formation using various telescopes worldwide.